Future Medicines Institute Application

**The Northern Ireland Precision Biomarkers and Therapeutics Consortium (NIPBT)** is a partnership of Life and Health Science (LHS) companies and Academia, aligned to the strategies of both the Departments of Health and Economy of the NI devolved government to enhance health and wealth creation for NI citizens. Currently, NI has a significant presence in the LHS sector: Almac,Randox and a growing cluster of innovation-driven SMEs. This is complemented by academic strengths at Queen's University Belfast in experimental medicine, drug delivery, cancer research, health data analysis, and the Precision Medicine Centre of Excellence (PMCOE); as well as Ulster University's track record in the development of medical diagnostic technologies. The UK Life Sciences Industrial Strategy 2017 reported that Northern Ireland excels in Precision Medicine, advocating the sector for strategic development. However, the **2018 Steer Report** concluded that the regional LHS sector is currently disjointed and segregated, limiting its potential to enhance the region's prosperity. These are the specific challenges that NIPBT will address in order to transform NI into an internationally-leading region for precision medicine services and product development. These challenges will be addressed via three key objectives:

**1\. Integration:** Create an R&D hub that seeds and fosters collaboration, synergies and innovation.

**2\. Capacity Building:** Address key common gaps in scarce technology/expertise and further develop the region's existing, internationally-competitive research capabilities in core areas.

**3\. Sustainability:** Deliver focused skills and career development networks, ensuring sustainable growth of the LHS sector leading to increased attractiveness of the region for foreign investment.

To address these objectives, NIPBT will develop an industry-focused **Future Medicines Institute (FMI)** to drive commercially-relevant R&D; **a collaborative hub that will be the first in NI for this sector**. Combining cutting-edge health data analytics with state-of-the-art equipment/expertise, the FMI will be a vital catalyst for the regional LHS sector.

NIPBT will capitalise on investment in the regional LHS sector already made by lnvestNI and lnnovateUK (e.g. Almac, Randox, PMCOE) and new capital investments financed under the Innovation Pillar of the **Belfast Region City Deal**; demonstrating clear alignment and synergy with the region's economic and health strategies. The result of this investment will be development of new platform technologies, diagnostics and therapeutics that will stimulate local economic growth, reverse the region's "brain- drain" and ultimately deliver innovative healthcare products and solutions to enhance patient outcomes locally and globally.